Novel solutions in light weight high performance polymer gearing for robotics

This PhD research project will investigate new testing methods for polymer gears and polymer-based transmissions. These lightweight gearboxes are expected to enable a host of low-cost robotic applications, such as fruit picking and food packing. The research will include designing test rigs to assess the gears in terms of wear performance (lifespan), friction (efficiency), and stiffness and damping (dynamics). Additionally, to understand the performance characteristics of the polymer gear material, a suite of post-test rig analyses will be conducted. This will involve conducting material and surface analyses to comprehend the degradation of the material through a test cycle. Furthermore, gear models will be employed to interpret experimental findings through simulations. The models developed in this research will identify subsurface stress and thermal loading within the tooth mesh. In conjunction with the experimental methodology, this will provide a novel and comprehensive approach to facilitate the development of polymer gears.